SpeedyBreedy in Brewing

This project will enable Campden BRI to assess the suitability of Speedy Breedy to be used to identify microbial contamination in the brewing industry, undertake trials against traditional methods and provide evidence of efficacy by way of published trials and a report.